AHRC Policy and Engagement Fellowship in Digital Research Infrastructure

This project will focus on the development of a technical specification and architecture of a federated research infrastructure of Arts and Humanities in order to enhance national digital research capability of the Arts and Humanities research community. By working closely with stakeholders and the UKRI Digital Research Infrastructure Committee, this project will explore and define the design and development requirements of a robust data services and interlinked digital repositories ecosystem that will ensure integration, connectivity, discoverability, interoperability and access for our cross-disciplinary and cross-sectoral datasets. The project will also focus on the skills development aspect of the research community, through the planning of a national digital skills programme for the Arts and Humanities.